Chatterbox for Business

Overwhelmed by customer queries? Are your customers frustrated because they can't speak to a human?

Our Chatterbox for Business platform allows your business to scale up its front-line support at any time - day or night.

With an easy-to-use AI-powered chat builder, you can easily respond to up to 80% of front-line queries without needing to disturb your in-house team. The Chatterbox system responds quickly, accurately and 100% securely with on-brand, human-like responses.

Our ambition is to help 100,000 businesses within 12 months, and we want to help businesses that are struggling, and so the service is free to sign up and start using.